Preliminary assessment of the market viability of a personal acoustic sens

"iMonSys Ltd is a life science company based in the North of England, specialising in the development of medical sensor technology.

The company has recently developed an acoustic sensing technology for application to the Clinical Diagnosis and Patient Monitoring markets, and is looking to determine via market research which of these markets represents the most viable opportunity before developing the concept further."